Glasgow Caledonian University and John G Russell (Transport) Limited KTP 22_23 R4

To embed data warehouse implementation, to develop bespoke real-time data pipelines delivering an integrated end to end supply chain management system across all operations.